Materials Certification in Hydrogen for Industrial Net-zero

Materials testing and certification underpins the development of most of the technologies identified in the Destination Zero ATI Strategy, and by the Hydrogen Capability Network (HCN), needed to deliver hydrogen-fuelled aircraft by 2050\.

Materials operating in aircraft fuel and propulsion systems already operate in a wide range of mechanically challenging service conditions, including high pressures, temperatures, and complex cyclic loading. The addition of deleterious effects such as hydrogen embrittlement and permeation mean that any materials (metals, ceramics, and composites) that would be in contact with hydrogen in the developing "hydrogen fuelled aircraft economy" (including hydrogen production, transportation, storage, delivery and combustion) must be validated for safe and reliable operation in representative service conditions, to enable them to go into service in commercial aircraft.

Currently there is no mechanical test machine, in the UK or worldwide, capable of controlling the concentration of hydrogen in the material during the test, across a range of representative service conditions, due to the machine design challenges combined with H&S concerns of working with hydrogen.

The MACH2INE project, a collaboration between Darvick Ltd and Cranfield University, will develop a unique testing capability to certify materials in representative service conditions for operation in a hydrogen-fuelled aircraft, initially validating them on aluminium storage systems (low temperatures) and steel heat exchangers (high temperatures).

This will include the design and manufacture of two fatigue/permeation testing machines for extreme temperatures:

\*77K to ambient temperatures (CRYO-MACH2INE)

\*Ambient temperature to 1300K (1000°C) (HOT-MACH2INE)

Designed for both hollow and solid specimen geometry, pressure up to 700bar, complex loading conditions, as well as measuring the test atmosphere and hydrogen permeation with in-situ quadruple mass spectrometry.

The unique "live" permeation measurement capability of the MACH2INE rigs, measuring the hydrogen concentration in the test sample before and during a test, will ensure the same hydrogen concentration in the sample, thus improving testing repeatability. To quantify the concentration profile within the sample a predictive Finite Element Model (FEM) of the permeation process will be developed, accounting for temperature, stress and surface conditions in the sample.

The MACH2INE project will provide the UK with the only, fully UK-manufactured, solution for repeatable hydrogen testing, covering a wide range of conditions required by the industry. The test rigs and predictive permeation model will significantly accelerate material validation across several applications across the UK Aerospace supply chain and beyond, facilitating the ultimate objective of hydrogen fuelled aircraft in the UK aerospace sector.